D-FLOWS: Data For Livestock Optimisations for Wiser Supply chains

D-FLOWS is focused on developing an innovative solution for optimising the production efficiency of the dairy-beef sector. The solution will adopt a two-pronged approach:

1\. A novel data solution that will collect and integrate key productivity, health, and environmental metrics across the value chain.

2\. A rewards system with aligned incentives for all actors along the supply chain.

This approach will ensure increased integration within the sector, thus optimising productivity, environmental performance, and animal health. The overall aim is to support government targets of achieving NET-ZERO by 2040 and ensuring high standards of animal welfare.